The establishment and application of a forward genetic resource for the development of efficient breeding strategies in grass and the cereals

Technical abstract
Tools for the facile identification and cloning of monocot genes are still lagging greatly behind model systems. The rice genome, which has been physically mapped, sequenced and annotated, is providing a reference by which the gene content and syntenic relationships between monocots can be established. Comparative analysis of the rice genome with other monocot plant species has demonstrated that gene order in different monocot species has to a significant degree been maintained during evolution. However, there are many examples where the syntenic relationship between rice and other monocot species breaks down as a result of gene duplications, deletions, translocations and inversions. Irrespective of the less than 100 % syntenic relationship between the monocots, the rice genome provides a very powerful tool for predicting the gene content of species with large, and hence difficult to sequence genomes, such as Lolium, wheat, barley and oats. Such syntenic analyses of the monocots are of both scientific and strategic importance in a number of areas such as interspecies mapping and gene cloning.

The aims of this proposal are to undertake high resolution comparative and recombination analyses of grass, wheat and barley by exploitation of the rice genome sequence and the Lolium/Festuca introgression system. The work will be exploited to: 1) enable the transfer of information between the monocot species. The assembly of information from all four species will greatly increase our knowledge of the genetic control of target traits thus facilitating the development of superior plant varieties. 2) Provide a platform for gene isolation via map based cloning through exploitation of the sequenced rice genome. 3) Provide information on the distribution and frequency of recombination across the monocot genomes relative to gene content/distribution thus allowing the development of efficient and targeted strategies in breeding programmes.